Structural and mechanistic interrogation of the E1 ubiquitin ligase UBA6

Proteins control all cellular processes and, for the cell to remain healthy, proteins must function at the right place and the right time. One way in which the correct function of proteins is achieved is through their modification by another protein, ubiquitin. Ubiquitin is attached onto target proteins via a complex cascade of three families of enzymes known as E1, E2 and E3 ubiquitin ligases.

Ubiquitin is passed from an E1 ligase to one of over 30 E2 ligases and then, with the help of one of more than 600 E3 ligases, is finally transferred onto thousands of possible target proteins. Attachment of ubiquitin onto a target protein changes its function. This in turn affects the cellular process which that protein regulates. If this ubiquitin cascade is disrupted, a myriad of cell defects arise with negative consequences on our health. In order to remedy these defects, a detailed understanding of the mechanics of the ubiquitin cascade is required. E1 ligases are the so-called gatekeepers to this intricate, crucial process; thus, understanding how E1 ligases function is essential.

In animals, two E1 ubiquitin ligases exist: UBA1 and UBA6. Unlike UBA1, very little is known about how UBA6 works. We do, however, know that UBA6 only works with a selection of E2 ligases. Moreover, we have recently shown that the E2 ligase BIRC6, which is a regulator of cell death, only works with UBA6. We know that both UBA6 and BIRC6 are important for cell function and development through genetic experiments, as mice lacking either are not born. Furthermore, loss of UBA6 specifically in the brain of mice causes them to develop neurological disorders, particularly autism spectrum disorder; BIRC6 alterations have also been recently implicated in this disorder. Despite this essential requirement for UBA6 and BIRC6 for cells to correctly function, very little is known about the mechanics through which UBA6 passes ubiquitin to BIRC6 and furthermore, what makes BIRC6 only able to work with UBA6 and not UBA1. These are important questions to address in order to understand why these enzymes are so essential for cell function.

We will address these fundamental questions, taking structural and biochemical approaches. Our research outcomes will uncover how UBA6 works and what governs particular E2 ligases to work specifically with it. Our findings will provide detailed molecular understanding of UBA6 and BIRC6 activity, which is crucial for dissecting their functions in cells and for designing tools to further explore their cellular roles.

Technical abstract
Ubiquitination is a post-translational modification of proteins that controls all eukaryotic cellular processes. Ubiquitination is achieved through a co-ordinated enzymatic cascade of E1, E2, E3 ubiquitin ligases. E1 ubiquitin ligases are the gatekeepers of this complex pathway with the two known E1s (UBA1 and UBA6) controlling the activity of over 30 E2 ligases and more than 600 E3 ligases. Of the known E2 ligases, most work with UBA1 and a subset cross-function with both UBA1 and UBA6.

We have recently discovered that the E2/E3 and regulator of cell death and development, BIRC6, exclusively functions with UBA6, becoming only the second E2 identified with this exclusive activity. We were one of the first groups to report the structure of BIRC6 and we uncovered at the molecular level how it inhibits cell death.

The importance of both UBA6 and BIRC6 is underscored at the genetic level as mice lacking functional genes encoding for either BIRC6 or UBA6 are not born. Furthermore, brain-specific UBA6 knockout mice display neurological disorders, specifically autism spectrum disorder, where BIRC6 mutations have been recently implicated. However, despite this functional importance of both enzymes, how UBA6 transfers ubiquitin to E2 ligases and how BIRC6 works exclusively with UBA6 remain important open questions.

Our proposal combines structural, biochemical and biophysical approaches to address these questions by probing UBA6 activity mechanisms and E2 specificity. Our work will provide detailed mechanistic insights into the catalytic cycle of UBA6 and will determine molecular rules that govern E2 specificity. Ultimately, our findings will provide the necessary detailed understanding required for dissecting UBA6 and BIRC6 function in cellular processes and will enable design of chemical probes to further explore the functional roles of UBA6.